Decarbonising Marine Propulsion Systems for Vessels and Ports Services (Ammonia Solution - Strand 1)

Ammonia is a world-wide zero-emission untapped resource with the potential to become a significant clean fuel source for decarbonising maritime, enabling 90-100% lower CO2 lifecycle emissions than diesel. The North-East is leading with a new hydrogen-based ammonia plant and terminal at the Port of Immingham, importing 600Tons per/day of green solar and wind produced ammonia from Saudi Arabia for national use (estimated £0.46/litre) 'Maritime Journal 2024/01'. Carlton-Power Plymouth produces green hydrogen for ammonia production in small amounts, which can be scaled but the rest of the UK is lagging behind.

This project aims to address this, creating demand for ammonia across the UK via:

* ammonia auxiliary power on vessels.
* installing ammonia generators for cold ironing of port and visitor vessels plus electrified vehicles at ports.

Due to ammonia's specific heat capacity, ammonia engines would need to be double in size, weight and cost of diesel engines. This project will focus on the development of an innovative compact standalone zero-emission ammonia generator for auxiliary power on vessels and can be used for hotel loading/cold ironing services and which during low demand sells electricity back to the grid.

The grid is struggling to supply UK ports'/harbours' demand of 20GWh/year, rising to 250GWh/year (2050). The solution will fulfil a shortage of shore power capacity, caused by high energy demand from the electrification of ferries, workboats, fishing vessels, pilot boats, etc. which causes electric shortages, high electric costs and is a deterrent for vessel owners to invest in more electric powertrains, often reverting to high CO2 pollutant diesel/diesel hybrids for new builds.

The project is led by Dice Marine, a leading innovator of ultralight internal combustion engines working in collaboration with the Universities of Birmingham and Exeter, JWA Rapid Design & Realisation, and vessel operator OS Energy (UK) to tackle the dilemma of electrification of vessels and cold ironing services of ports starting with Bristol, Plymouth and Falmouth.

Bristol is one of many similar ports/harbours with demand for clean hotel loading for new pilot boats, fishing vessels etc. needing an ammonia generator demonstrator to decarbonise. OS-Energy want options to operate their clean boats anywhere in the world, but they can't operate in the UK if they can't get access to clean power.

This project enables delivery of urgently needed environmental shipping and cold ironing viable solutions, scaling-up capacity and boosting supply-chain development to attract investment and advance future research in zero-carbon-fuel combustion.